Finding The Flex: Testing A Flexible Studio Model For Learning Disabled Artists In Leeds

Irregular Art Schools was an action research project exploring different approaches to professional development for learning disabled and/or neurodivergent artists (LDNAs) who are members of Leeds-based inclusive arts studio Pyramid. It brought together a previously disconnected network of people and organisations: Pyramid, artist-led gallery and studio Assembly House, School of Fine Art, History of Art & Cultural Studies at University of Leeds, Social Work Co-Investigator Katie Graham and Leeds City Council's Adult Social Care Team.

The research identified the importance of flexible access to studio provision for the success of an artist's practice - the ability to choose when to work and for how long. We observed how flexible access to studio space was available at partner sites for artists without learning disabilities, yet not in the 'community' setting of Pyramid where access to their studio is dictated by rigid social care Support Plans reducing their choice, control, and independence.

The aim is of this project is to therefore explore the feasibility of providing a new flexible supported studio model for 20 LDNAs at Pyramid. Pyramid's studio would be open for regular hours each week for LDNAs to access on a much more flexible basis, and for longer hours than they currently can, rather than set times during the week e.g., Wednesday 10-12. It is anticipated studio participation will vary from ad hoc use for some members, through to 3 or 4 individuals making regular use of the space for 8+ hours each week. To achieve this, Pyramid would develop and employ a new Studio Facilitator role for three days each week. The Studio Facilitator would open the building, support health and safety during opening hours, provide light touch creative and technical support, and contribute to collecting grounded insights on the uptake of the studio and impact on people's practices.

To explore how this model could be rolled out beyond the funded period, the project will also enable Pyramid to engage with the Adults & Health Commissioning Team at Leeds City Council. Through conversations, they will explore ways in which this feasibility study could inform more flexible support and support plans in the future, bringing a potential improvement in the way in which learning disabled adults more broadly are supported to access any kind of activity in the city, not just arts. This has the potential to 'crack open' persistent challenges with flexibility in adult provision in Leeds leading to increased choice and independence for the learning disability community.

To capture and share findings the project will produce an impact report, targeted at service providers (e.g., local councils, arts organisations, and studios), detailing the implementation of the model and the positive outcomes for the individuals, alongside an easy read version and short film created with LDNAs. These will also report on the challenges and feasibility of making this service permanent, evaluating possible future funding, either through project grant schemes or structural changes to the support packages given to individuals.